Cardiff University And SKF (UK) Limited

To develop and implement a design methodology for textile tribological materials based upon first principle research, and utilise the methodology in design of new materials.